FLOX - Freight Collaboration feasibility study

Freight in the UK is a £85bn industry that chronically suffers from capacity underutilisation, environmental damage and worsening transport congestion. The 2050 CO2 reduction target to Zero demands radical approaches to management of logistics. Project FLOX aims to assess feasibility to develop a truly innovative 'Freight Collaboration Platform' that will significantly simplify and actively facilitate inter-company collaboration through real-time identification of load matching and capacity sharing opportunities. Industry has, for years, been trying to address this challenge with a variety of initiatives that have to-date delivered limited results. Only recently have the Cloud and Big Data innovations paved the way for potential solutions. That is why VCL, in collaboration with Oxford and Cambridge universities, wants to initiate this project and build a prototype of this revolutionary cloud-based platform. Our industry partners have already expressed interest in supporting the project with their data and user feedback which will ensure usability, required functionality, performance and the target benefit delivery.